Market-ready Active Magnetic Bearings for Aerospace (MAMBA)

Market-ready Active Magnetic Bearings for Aerospace (MAMBA) will see NEMA Ltd develop an Active Magnetic Bearing (AMB) system to TRL6, alongside the Power Electronics & Machines Centre at the University of Nottingham (UoN-PEMC), who will develop the advanced AMB control (algorithm & hardware) required. The ultimate project outputs will be a robust, aerospace-ready AMB system demonstrated to TRL6, and an end-user specified turbo-compressor environment, which will showcase the features and benefits of the technology.

NEMA Ltd design and manufacture electromechanical systems and parts for commercial aerospace customers to internationally recognised AS9100 standards. UoN-PEMC is a world leading centre of excellence for cutting edge design and production of electrical aerospace technology.

AMBs utilise electromagnets to levitate a shaft in free-space without any physical contact whatsoever to eliminate friction & wear. Bearings are a critical component of all rotating machinery, but existing solutions introduce specific performance issues and impose costly limitations on system lifetimes, efficiencies and rotational-speeds, and they require regular maintenance, lubrication, oil, or air.

AMBs are technically superior to existing bearing solutions, they are unique in the benefits they offer, and the problems they solve. AMBs offer smart-functionality, real-time health monitoring, immunity to rotor critical speeds, and the elimination of bearing-imposed speed limits. AMBs eliminate contact, lubrication, wear, and friction, they reduce weight, noise, vibration, CO2 emissions, maintenance, and the total cost of ownership. AMBs increase efficiencies, rotational speeds and resilience to shock and vibration through active damping. Significantly, AMBs provide a critical enabling technology to unlock higher efficiencies and the higher speeds needed to achieve challenging power densities required the aerospace electrification roadmap.

MAMBA will address aerospace reliability requirements with enhanced redundancy and fault-tolerance within the actuators, sensors and controller. State-of-the-art non-linear control will facilitate operation past saturation to further increase actuator power densities whilst decoupled control (from bias) will facilitate faster switching, higher bandwidth, and higher power density drive electronics.